A Revolution in Psychometric Testing to Increase Efficiency and Accuracy of Employee Recruitment

Despite widespread & longstanding use of psychometric testing during recruitment, studies have shown that limitations leave 75% of organisations desiring new improved approaches to pre-hire assessment (CEB, 2013) e.g. self-reporting causes inaccuracies, candidates may falsify results; lengthy time to complete (~1hour); high cost of £20 (short basic) - £300 (incl. detailed feedback) which is not economical/suitable for SMEs; stressful effect; high dropout rates (~20%); subject to practice effect => favour higher socioeconomic groups with access to funds for practice tests/support. Games Based Assessment (GBA) is an emerging field which uses video games to overcome these limitations by measuring actual behaviours & decisions, therefore providing an assessment process which is more objective & harder to falsify. Market uptake is however limited with current suppliers adopting poor commercial models, games having narrow sector appeal & poor scientific validity. MindX Limited (MXL) will complete a 15-month Experimental Development project to develop MindX; a GBA recruitment platform including 3 unbiased, scientifically validated video games, a manager portal & analytical tools. It will disrupt the global recruitment industry by enabling accurate, rapid (15mins/candidate compared to 30mins for competitors) & cost effective (£5/assessment compared to £20-£300 for competitors) assessment of candidates for the first time => enabling SMEs as well as large orgs to adopt the approach.